Racetrack FFAGs for medical, PRISM and energy applications

Potential impact
This project will prepare the groundwork for the UK to become world leaders in the next generation of compact FFAG accelerators and show the feasibility of racetrack FFAGs for a wide variety of future projects. This is critical if the UK is to continue to provide scientific and innovative technical leadership in these projects. This bid requests funding to design a racetrack FFAG for medical applications and show the feasibility for energy and PRISM. Solving a common set of problems for the project areas will be highly beneficial to them all. The expected impact of this project can be split up into the following categories:

1. Specific benefits to future STFC projects:
The project is aimed at developing underpinning technology for three principle STFC project areas - medical, energy and flavour physics through the PRISM project. These are important parts of the future STFC programme with a large possibility for impact. The use of novel racetrack FFAGs for medical proton therapy could revolutionize radiotherapy; the development of accelerator driven reactors could play a key role in meeting the energy needs of the future; the PRISM experiment could make fundamental statements about the particle and symmetry content of our universe. The key observation is that these three areas all use FFAG accelerators and so have many common issues. Fundamental FFAG work in one area benefits them all. There are further possible applications in the area of neutron facilities and muon collider designs.

2. Enhancing Inter-Sectoral Collaborations:
At the highest level, the project will involve collaborations between universities and research organisations, both within the UK and internationally. All efforts will be made to ensure continual dialogues with manufacturers and users, including with hospitals such as The Christie, and with industry. This will be realised through regular workshops to present the latest research and disseminate the results. Manchester and Liverpool are core partners of a proposed STFC network for physics technologies in cancer care (Owen is on the steering committee). Through these efforts, we will generate new ideas and solutions, and foster new collaborations. We have an existing collaboration between accelerator physics and experimental particle physics within Manchester through the COMET/PRISM collaboration, which is to be a part of the consolidated grant programme for the Manchester Particle Physics Group. This close link between particle and accelerator physics in unique in the UK and essential for projects like COMET and PRISM.

3. Improving career prospects
While only one postdoc will be recruited, we expect that a number of students and collaborators will eventually be involved in this project. This will happen naturally because the investigators are all part of the Cockcroft Institute, an ongoing collaboration between the Universities of Manchester, Liverpool and Lancaster, and the Accelerator Science and Technology Centre (ASTeC). The close interaction with investigators and collaborators will provide them with expert knowledge in the field, as well as with a broad understanding of the context, at the national and international level.

4. Outreach Activities
The regular workshops mentioned above will be opened to not only collaborators, but also to potential users and researchers in other fields to generate interest in the wider research communities. Once a year, an open day will be organised at the Cockcroft Institute, to which the public will be invited. This will show exhibits (including models, posters and EMMA) and present public lectures on FFAG and its applications, and generate awareness of accelerator science and applications in the wider society. The scientific results will be disseminated to the general public.